Connected Places Catapult and Hadean Supercomputing Limited KTP 22_23 R3

To produce a self-calibrating, large-scale digital twin platform to help understand, design, and efficiently run e-highways for electric HGVs. This will create a green, efficient heavy goods transportation network in the UK and beyond.